Photoactivated metal nanoparticles for gene-targeted DNA damage

In this project we will use gold nanoparticles coated with selected DNA sequences and iridium probes to test whether they are able to be specifically toxic to the DNA of cells expressing target DNA sequences. Specific uptake will be assessed using microscopy techniques and phototoxicity assessed using biochemical assays for viability, cellular ROS and DNA damage. We will design photoactivated iridium complexes to be attached to gold nanoparticles and use DNA sequences to attempt to specifically target the mutated cells. Localisation of the nanoparticles will be studied with microscopies and the effect of two-photon photoactivation of the iridium probe will be studied using cell based toxicity assays for DNA damage and oxidative stress.